Multilingualism: Empowering Individuals, Transforming Societies (MEITS)

Understanding the transformative power of multilingualism is vital. Over half of mankind daily speaks more than one language, and multilingualism brings advantages for community relations, business, and global understanding. Yet the linguistic landscape is changing fast, with English increasingly the lingua franca. In the UK, many schools are highly multilingual, despite falling numbers learning languages, and almost 1 in 5 primary school pupils have a first language other than English. Equally integral to a multilingual UK are the regional (minoritized) languages (e.g. Irish, Scottish Gaelic). The decline in pupils taking language GCSEs/A-levels and the number of children with English as an additional language are often portrayed negatively, and the value of community and minoritized languages is underestimated.

The aim of this interdisciplinary project is to reflect critically on multilingualism and to transform attitudes through greater understanding. Our approach is holistic, exploring individuals, communities and nations. We analyse the situations giving rise to multilingualism, its social implications and creative possibilities, and relationships between languages, cultures, identities and standards. We explore why individuals/societies choose (consciously or not) to be multilingual, the potential of multilingualism as 'mental gymnastics', ways to optimize language learning, and the benefits of multilingualism for community and international relations.

Our research questions:
1. What is the relationship between the multilingual individual and the multilingual society?
What does it mean to be multilingual in a monolingual/multilingual society? Or monolingual in a multilingual society?
2. What are the opportunities and challenges presented by multilingualism?
How might multilingualism benefit individuals, enhance communities, enrich cultures and foster social cohesion? To what extent might multilingualism disadvantage individuals, divide communities, dilute culture or fragment societies?
3. What is the relationship between multilingualism, diversity and identity?
How does this play out at the individual, local, regional, national and international level?
4. What is the relationship between multilingualism and language learning?
Who can/should learn additional languages, and in what contexts? How do age and other factors affect motivation, achievement and well-being?
5. How can we influence attitudes towards multilingualism?
How can we change the attitudes of individuals and societies, and inform language policy?
6. How can we re-energise Modern Languages research?
Can we reinvigorate the discipline by broadening its scope and developing new interdisciplinary methodologies?

Intersecting research strands (S1-6) offer powerful case studies for understanding multilingualism: literature, film and culture in a globalized context; the role of standard languages; linguistic identity, diversity and social cohesion; the influence of multilingual identity on foreign language learning; language learning across the lifespan; the cognitive benefits of multilingualism. The project spans major languages traditionally or newly studied in the UK (French, German, Mandarin, Spanish), minoritized languages in Europe (Catalan, Irish, Scottish Gaelic, Ukrainian), and community languages (e.g. Cantonese, Polish, Punjabi). We seek to break down barriers between high/low status and home/learnt languages.

The project will have transformative outcomes for individuals, for education, health and social policy and practice, and for international relations. Our partners (community groups, educational, cultural and policy bodies, drama and creative writing groups, business) will help shape the research and disseminate outcomes.

Placing language-led research at its heart, literary-cultural studies are integrated into an exciting new interdisciplinary programme to show how Modern Languages can respond to key issues of our time.

Potential impact
MEITS aims to transform attitudes to multilingualism amongst the general public and to influence policy and practice in areas of great relevance to society such as education, culture, social cohesion, health and business. Representatives from all these sectors are embedded in the team as project partners and collaborators; they will help shape the research questions, facilitate the research itself, and disseminate our findings.

We will establish a high-level network of relevant UK government departments (in Whitehall, N. Ireland and Scotland) for regular exchanges on local and national policy around language; this network will articulate the compelling reasons why language should be central to policy considerations, locally, nationally and internationally.

MEITS will enhance understanding of the role of language for community cohesion through continuing dialogue with the UK Department for Communities and Local Government. In the post-conflict context of Northern Ireland, engagement with disenfranchised communities on language and identity will be facilitated by our partnerships with Co-Operation Ireland and the East Belfast Mission. More generally, the complex multilingual identities and untapped linguistic potential of minority population groups will be explored and exploited, for instance, in our work with the Cambridge Ethnic Community Forum.

We will add weight to an expectation of language learning for all, building on the Department for Education's commitment to a range of school qualifications in different languages in England. We will contribute to the development of the UK national curriculum, aided by our links with NALDIC and ALL, and promote the learning of minoritized languages (e.g. Irish) and those perceived to be 'lower-status' (e.g. Polish). Understanding pupils' linguistic and cultural identities in multicultural environments promotes social cohesion within and beyond school settings and emphasizes the value of language learning, thereby influencing resource allocation, all of which is highly relevant for our partners working in schools, County Councils (e.g. IDEAL), and Routes into Languages. Language course providers (e.g. U3A, Polword), language testers (e.g. Cambridge Assessment, ALTE) and publishers (e.g. HarperCollins) are positioned to translate our work around standardization, lifelong learning, and identity-based teaching methodologies into practical applications.

The cognitive benefits of multilingualism are of great interest to the Department of Health because of the potential to delay the onset of dementia in our ageing population and improve the lives of individuals on the autism spectrum. Partnerships with Age UK and the Royal College of Speech and Language Therapists will ensure impact on key stakeholders.

The cultural benefits explored in MEITS cohere with the work and interests of the cultural bodies contributing to our research: e.g. Cambridgeshire Film Consortium, Ulster Folk and Transport Museum, Institut Ramon Llull. The Nottingham Writers' Studio and our theatre partners will work with community groups and schools, disseminating our research through workshops, exhibits and artistic outputs, and developing skills, such as the pedagogies of process drama, with educators and community workers.

Greater appreciation of cultural awareness and enhanced cognitive and life skills achieved through language learning sit squarely within Cabinet Office and BIS priorities of increasing employability and furthering trade/business opportunities. International trade and bridging the gap between the worlds of education and work are research priorities for the British Chambers of Commerce, whose focus groups and communication channels will be an invaluable resource for exchange and disseminating results.

Finally, our many public engagement events, such as the pop-up museum and film screenings, are designed to inspire the wider public to embrace and celebrate multilingualism.